The Robert Gordon University and NCIMB Limited

To initiate exploitation of the NCIMB culture collection by developing knowledge and processes for screening Streptomyces sp. for novel natural commercial products and the development of new product lines.